De/Constructing Identity: French, Italian, and British Gay Liberationism in the Long '68

My project explores the de/construction of gay identity in British, French, and Italian gay liberationist print culture over the course of the extended decade following the political uprisings of 1968. The liberationist 'activist press' was a key site in the simultaneous construction and problematisation of gay identity. On the one hand, gay liberationists elaborated a unique and politically consequential embodied knowledge arising from gay subject-positions; on the other, they highlighted the historical specificity and contingency of those positions, emphasising the need for an ultimately self-abolitionist horizon to gay politics. My project investigates the navigation of this apparent contradiction of 'identity' as an under-explored avenue for equipping today's identity-political movements to negotiate the present crisis of identity politics. The 'long 1968' was a primordial soup for what might be termed proto-identity-political movements. The UK Gay Liberation Front (GLF) was born in October 1970, followed in the spring of 1971 by the French Front homosexuel d'action révolutionnaire (FHAR) and Italian Fronte Unitario Omosessuale Rivoluzionario Italiano (FUORI). These were more loosely-federated networks than clearly delimited organisations; factional and ideological splits were common, and particular groups or print series were rarely long-lived. Though their material political impact may appear minimal, the liberationist movements of the long '68 had formative effects upon the subsequent development of identity-based political organising. Significant among their inheritance is the now widespread notion that "the personal is political": that the quotidian lived experience of marginalised identity-positions affords unique perspectives which confer valuable, politically consequential forms of knowledge. Gay liberationists insisted upon the importance and specificity of their embodied knowledge; however, this notion of a gay 'epistemic privilege' was not at all straightforward. Just as gay identities were being collectively constructed, they were being self-reflexively deconstructed in the liberationist activist press. If it was considered imperative to analyse oppression from a gay standpoint, it was equally necessary to denaturalise that standpoint - to underline its historical specificity, and investigate the processes of its construction within broader systems of social relations. Breaking radically from preexisting reformist and homophile approaches, gay liberationists insisted that "homosexual identity is not given in nature" but is "the product of a long social process involving both definition and self-definition" (Jeffrey Weeks). This "historical awareness of the social and cultural construction of homosexuality," warned the Gay Left Collective, "should make us cautious [...] we should be aware that our ultimate aim is the disintegration of those categories rather than their reinforcement." The social affirmation of gay identity was thus seen as the beginning, rather than the ultimate horizon, of gay liberationist politics. From today's standpoint, it is clear that identity-based political movements have made significant legal and sociocultural gains. However, their programmes have broadly remained within the framework termed by Nancy Fraser as 'affirmative': "remedies aimed at correcting inequitable outcomes of social arrangements without disturbing the underlying framework that generates them", as opposed to 'transformative' approaches which aim to restructure that framework. The 'affirmative' approach of mainstream LGBTQ+ organisations across Europe focuses on remedying the oppression faced by individuals self-identifying as LGBTQ+ via sociocultural, institutional, and legal 'affirmations' - such as marriage rights, institutional gender recognition, and positive media representation - without fundamentally disturbing the "heterosexual matrix" within which sexual identities are constructed.